The University of Birmingham and Deenova UK Limited KTP 23_24 R1

To establish benefits from robotics and automation in medicine management within NHS hospitals. To establish the impact on pharmacists' and nurses' time; patient safety; waste reduction; the environment and cost savings compared to traditional practice, benefiting the compant, the public and the NHS.